University of Durham and Isocom Limited

To develop a new generation of electronic devices that will provide noise isolation between two analog electrical circuits for operation in environments where noise isolation is a major concern.

Message from Finance

We have expenditure for the last 2 quarters of the project but the last 2 quarters of the project are not yet showing on the portal so I cannot put in a forecast